Noise Machines: How can light - noise synthesizers expand the creative possibilities of music making and performance using gesture and light.

Noise Orchestra: Translating Light into Sound.

Noise Orchestra are sound artists Vicky Clarke and David Birchall. They are developing a series of light -

noise synthesizer modules that are patchable, playable and portable. The light- noise synthesizers will

expand how musicians and artists use gesture and light in music making and live performance - a new

interface for audiovisual work andinterdisciplnary collaboration. The Noise Machines will work with live

instruments and respond to light, gesture and environment.